Optogenetic neural probes for the study of neurodegenerative disorders

Advancing our understanding of how the brain functions will further our understanding of neurodegenerative disorders. However, the human brain is a highly complex system with over 1011 neurons each 100s to 1000s of connections. Reducing this complexity is possible by identifying certain neural circuits in an animal model and employing genetically targeted techniques, such as optogenetics. Here we can express light-sensitive proteins in neurons that act as an optical switch (turning neural activity on or off through illumination with light of a certain wavelength) and can be targeted to specific cell types through genetic expression techniques or viruses. It is giving us insight into diseases, such Alzheimer's, Parkinson's and epilepsy and leading to novel treatment strategies.
A challenge of this optogenetic approach, is to deliver light in a structured fashion to deep regions of the brain (where microscopy techniques cannot penetrate). Furthermore, this light delivery would ideally be coupled to recording electrodes that monitor the electrophysiological response and give insight in to the neural activity taking place in the brain circuit under study. To do this, we have been developing minimally invasive silicon probes that penetrate into the brain of a mouse and deliver light at the cellular scale through an array of implanted microLEDs. However, recent advances in III-V semiconductor materials have allowed new microLED devices capable of emitting at novel wavelengths that we have the capability to integrate with our neural probes through a process known a micro-transfer printing. This promises new optoelectronic probes, with 3 colour optogenetic control (blue, green and red) allowing both excitation and suppression of neural activity in different populations of neurons within a brain circuit. We have developed a low-power, light-weight electronic control system that can be mounted on a mouse and allow electrophysiological recording in freely-behaving animals combined with the optogenetic control. This promises to allow the activation/suppression of neurons within the deep layers of the brain, while monitoring their activity.
The project links in with the DEEPER project, an H2020 funded EU project that draws together some of the leading technologist, neuroscientists and clinicians from across Europe. It presents a platform for the technology to be combined with the latest optogenetic proteins and for these to be used in leading neuroscience laboratories to further our understanding of the brain. These international connections are reinforced by a strong team of physicists, engineers and neuroscientists at Strathclyde. Prof. Mathieson and Dr. Sakata have developed a joint research team in neurotechnology to ensure that the neural probes can be tested in vivo immediately and optimised, meaning that the international collaborators have access to advanced technology already benchmarked at Strathclyde.
The student will develop advanced fibre photometry systems that utilise microfabricated microLED probes integrated with tapered fibre technologies. We have recently invested in a £500k laser lithography system capable of realising connecting electrical traces as narrow as 300nm, meaning we can have multiple microLEDs on minimally invasive needle-like probes. The technology would be the state-of-the-art and when combined with the new optogenetic opsins developed within the DEEPER consortium, gives the opportunity for high-impact publications to be realised during this project.
In addition to the DEEPER project the studentship aligns with the Royal Academy of Engineering Chair in Emerging Technology grant that is supporting the wider team and has a Strathclyde Centre for Doctoral Training associated with it. This has enabled a technology-neuroscience grouping at Strathclyde that numbers 25 staff and students.